Cyanoskin Carbon Meter

Cyanoskin is an innovative living paint designed to transform buildings into carbon dioxide-absorbing structures, reducing emissions and addressing urban pollution. If we coated buildings globally, we could absorb up to 18% of global emissions. Cyanoskin offers, as part of its living paint service, the ability for building owners to track directly the amount of CO2 they absorbed on their walls and the related cost helping them showcase on their final reports lower CO2 KPI's and track as part of their transition towards net zero.

Imagine being in the middle of the rainforest, then imagine you could apply that to the side of your building in a simple paint, and you could accurately track each month how much carbon you saved. That is our mission. We will be working to develop our carbon sensing technology and customer platform to accredit and accelerate our mission to reduce emissions globally through a living paint service.